Relativistic effects in Quantum Thermodynamics

Quantum thermodynamics investigates the fundamental concepts of thermodynamics in the quantum regime, paving the way for innovative nanoscale thermal machines. Quantum thermal machines are poised to play an important role in the "second quantum revolution", which is brought about by the advent of quantum technologies that rely on the features of quantum superposition and entanglement. Developing thermal devices that harness quantum features to improve their performance beyond classical counterparts is one of the main objectives of quantum thermodynamics. Crucially, as the success of quantum technologies depends on our ability to monitor and control low-temperature systems, developing more precise low-temperature thermometry becomes important. On the other hand, at the fundamental level, our world is characterized not only by quantum features but also adheres to the principles of relativity. While relativistic effects, such as the motion of physical systems and spacetime curvature, have been shown to improve quantum information processes, their implications for quantum thermodynamics are largely unexplored. In the ReQuT project, we seek to leverage the principles of relativity and quantum thermodynamics to enhance the efficiency of quantum heat engines and develop high-precision quantum thermometers. Ultimately, ReQuT will generate foundational breakthrough progress in the development of a relativistic quantum thermodynamics theory, which so far remains a matter of controversy. To accomplish its ambitious goals, ReQuT adopts a highly interdisciplinary approach and has devised a well-rounded work plan, as well as detailed dissemination and communication strategies. The project will be integrated into the Quantum Matter Research Group at Newcastle University's School of Mathematics, Statistics and Physics, part of the Joint Quantum Centre Durham-Newcastle.